Safety of using ammonia in for the hydrogen economy

There is a growing focus on hydrogen technologies and the role they likely to have in the development of the future low-carbon economy. The experience accumulated with use of ammonia in industries and its transportation around the globe offers practical, cost-effective means for storage and transport of large quantities of hydrogen compared to compressed gaseous or liquid forms. Ammonia is characterised by its liquid state at ambient conditions, high volumetric and gravimetric energy density. There is a substantial track record and experience on the inherently safer use of ammonia in the industrial environment as it is widely utilised in chemical processing, food production, as an agricultural fertiliser, etc. Emerging of ammonia in a different capacity, i.e. as hydrogen carrier, calls for a reassessment of hazards and associated risks it presents to life, property and environment. This PhD project aims to develop scientifically underpinned safety strategies and engineering solutions for handling large quantities of ammonia used as hydrogen carrier during transport and storage onboard and using relevant infrastructure. The project will review hazards, including toxicity effects, existing prevention and mitigation safety strategies when dealing safely with ammonia. New practices associated with extended use of ammonia for hydrogen economy will be investigated, scenarios of unscheduled ammonia release in enclosures and the open atmosphere will be identified and prioritised. The research outcomes are expected in the form of recommendations for inherently safer use of ammonia for hydrogen applications and may include, e.g. requirements to ventilation in enclosures where ammonia is handled, strategy for the choice of ammonia piping and pumping pressures, a methodology to define hazard distances for different release scenarios in the open atmosphere, others. It is envisaged that the research will rely on the use of Computational Fluid Dynamics (CFD) to study the propagation of ammonia cloud following its accidental discharge and evaporation, the build-up of ammonia concentration and its effect on exposed people. The successful candidate is expected to have a strong background in one of the following disciplines, mathematics, physics, chemistry, fluid dynamics, heat and mass transfer, combustion. Any previous experience of theoretical analysis and or numerical studies is welcome. The research will be conducted at the HySAFER Centre.

Potential impact
The RI self-assessment of an individual's research projects will mean that the cohort have a high degree of understanding of the potential beneficial impact from their research on the economy, society and the environment. This then places the cohort as the best ambassadors for the CDT, hence most pathways to impact are through the students, facilitated by the CDT.

Industrial impact of this CDT is in working closely together with key industry players across the hydrogen sector, including through co-supervision, mentoring of doctoral students and industry involvement in CDT events. Our industrial stakeholders include those working on hydrogen production (ITM Power, Hydrogen Green Power, Pure Energy) and distribution (Northern Gas, Cadent), storage (Luxfer, Haydale, Far UK), safety (HSL, Shell, ITM Power), low carbon transport (Ulemco, Arcola Energy), heat and power (Bosch, Northern Gas).

Policy impact of the CDT research and other activities will occur through cohort interactions with local authorities (Nottingham City Council) and LEPs (LLEP, D2N2) through the CDT workshops and conference. A CDT in Parliament day will be facilitated by UKHFCA (who have experience in lobbying the government on behalf of their members) and enable the cohort to visit the Parliamentary Office for Science and Technology (POST), BEIS and to meet with local MPs. Through understanding the importance of evidence gathering by Government Departments and the role this has in informing policy, the cohort will be encouraged to take the initiative in submitting evidence to any relevant requests for evidence from POST.

Public impact will be achieved through developing knowledge-supported interest of public in renewable energy in particular the role of hydrogen systems and infrastructure. Special attention will be paid to demonstration of safety solutions to prove that hydrogen is not more or less dangerous compared to other fuels when it is dealt with professionally and systems are engineered properly. The public, who are ultimate beneficiaries of hydrogen technologies, will be engaged through different communication channels and the CDT activities to be aware of our work. We will communicate important conclusions of the CDT research at regional, national, and international events as appropriate.

Socio-economic impact. There are significant socio-economic opportunities, including employment, for hydrogen technologies as the UK moves to low carbon transport, heat and power supply. For the UK to have the opportunity to take an international lead in hydrogen sector we need future innovation leaders. The CDT supported by partners we will create conditions for and exploit the opportunities to maximise socio-economic impact.

Students will be expected in years 3 and 4 to undertake a research visit to an industry partner and/or to undertake a knowledge transfer secondment. It is expected these visits (supported by the CDT) will be a significant benefit to the student's research project through access to industry expertise, exploring the potential impact of their research and will also be a valuable networking experience.